Syndeo Digital Well-being Coach

The COVID-19 pandemic is causing dramatic changes to the lives of everyone. The crisis is already impacting on the happiness and mental well-being of the UK population. It will continue to have a negative psychological effect for quite some time.

Most people find themselves in an extremely challenging situation and are forced to plan how they cope with the immediate challenges caused by COVID-19. Equally, many people also need to consider how they plan to bounce back from this crisis. This inevitably means people need to reconsider and change their professional goals. Alongside these personal challenges people are also forced to adapt to these challenges through the means of working virtually.

The Syndeo Digital Wellbeing Coach will assist people in adapting to this new reality by augmenting an already existing "Goal-Setting through Happiness" online training course which particularly focuses on setting goals that restore, maintain or increase psychological well-being. The Digital Wellbeing Coach uses the latest A.I. technology to be able to point participants to the most beneficial exercises for them. Thus, this proposed project offers a completely personalised, online experience for participants to work on their goals whilst maintaining the highest levels of mental well-being.

The Digital Wellbeing Coach has been created in conjunction with Oxford Brookes University and builds upon research carried out by Dr Christian Ehrlich (Ehrlich, 2012, 2018, 2019; Ehrlich & Bipp, 2016).

The project extension will help ensure the solution is scalable beyond the initial deployment with Oxford Brookes university and facilitate the creation of a partner centric go-to-market plan for 2021 and beyond. In conjunction with our partners, the solution will be targeted to the UK University sector for the benefit of both students and staff throughout 2021 and 2022.